Unlocking scalable tidal wealth: clean growth for the coastal zone

The UK has some of the best tidal resources in the world. However, to-date, this predictable, indigenous, clean energy has remained largely untapped, due to the non-commercial cost of tidal energy technology. FMP is developing SwimmerTurbineTM, a 50kW tidal turbine that delivers a scalable, affordable solution, unlocking the tidal energy opportunity through key innovations, leading to breakthrough metrics. This project now allows us to move quickly to a commercially-ready machine.